Directed Evolution of Photosystem Chemistry

The importance of photosynthesis for the evolution of life can hardly be overemphasised. It represents one of the key innovations that transformed Earth and paved the way for the rise of complex life.

Today, the improvement of photosynthesis to enhance crops and the production of compounds of commercial interest has become one of the grand challenges of photosynthesis research.

To improve photosynthesis, it is necessary to change photosynthesis. The study of the evolution of photosynthesis is the study of how photosynthesis has changed through time, which has been the focus of my research. The study of the evolution of photosynthesis can provide relevant insight on its potential for change, optimisation, or improvement.

For example, my research has shown that in several occasions through geological time, the chemistry of oxygenic photosynthesis was rapidly and radically optimised to match environments with very atypical light conditions such as those found at 200 meter-deep open ocean waters or within stromatolites. This indicated that the process has a level of plasticity and potential for adaptability well beyond what is currently recognised.

I want to link my research on the evolution of photosynthesis with Directed Evolution methods to experimentally prove that it is possible to control and purposefully change the chemistry of photosynthesis.

Directed Evolution is an extremely versatile method that is used to change the traits or the activity of a given enzyme by exploiting evolution. It can be done simply by subjecting an organism through repeated cycles of selection under the conditions that favour the desired traits, it can be enhanced by turbocharging mutational rates, it can be focused on a single gene of interest, and it can be combined with another method called Ancestral Sequence Reconstruction (ASR).

ASR is an evolutionary method commonly used to compute the most likely ancestral state of an enzyme. The ancestral enzyme gene can then be made using commercially available services and used to study the properties of the ancestral enzyme in the test tube. An interesting outcome of ASR is that the ancestral enzymes show superior stability and functional flexibility. These properties have made the combination of ASR and Directed Evolution a powerful biotechnological tool.

I currently lead a research programme on the molecular evolution of photosynthesis and this employs ASR to reconstruct the ancestral states of Photosystem II.

Photosystems are nature's solar cells and they power life on Earth by converting light into useful chemical energy. They have done so for billions of years. Photosystem II uses light to decompose water into oxygen, protons, and to generate an electric current. This is the hallmark chemical reaction of oxygenic photosynthesis.

The photosystems are very complex molecular machines. This complexity means that they evolve very slowly. It is often believed that they exist as "frozen metabolic accidents". A concept that was introduced to imply that these systems have reached a maximum level of optimal performance and therefore have limited evolvability: in other words, it is thought that they cannot be changed in any way that is useful. This view is however contradicted by my own work, which instead suggests the photosystems have tremendous natural adaptability potential.

My research group aims to demonstrate that the function of the photosystems can be changed and controlled in any desirable way with the use of Directed Evolution. We will demonstrate that the function of the photosystems can be optimised to any particular condition given an appropriate set of selective pressures. We will provide tools and a molecular blueprint for the control and optimisation of photosystem chemistry for potential future molecular applications.

Potential impact
The tangible or practical outputs of my UKRI FLF will be genomic and phylogenetic data, the methodological tools associated with the implementation of Directed Evolution to the light reactions of photosynthesis, and developed cyanobacterial strains that may be of interest for structure/function studies of photosynthesis or in biotechnology. The intangible outputs will be a superior understanding of the origin and molecular evolution of photosynthesis as well as fundamental principles and tools to change and control the chemistry of photosynthesis, which could lead to future potential applications.

The outputs of my programme will benefit current members of the photosynthesis group and the department, as well as students at all levels, other scientists in multiple disciplines involved in photosynthesis research, other scientists in other disciplines whose research is informed by the understanding of the evolution of photosynthesis, other scientists interested in the genetic engineering of photosynthetic organisms, other scientists and engineers interested in the translation of research into technologies, and the public.

The impact and benefits of my research will be immediately realisable after the outputs are available through associated news and media content, through dissemination at highly-regarded international conferences and meetings, through teaching and supervision of a new generation of scientists, and through public engagement via academic and non-academic online platforms, social media content, and the institution's popular festivals and science fairs. The potential biotechnological impact of my outputs may be realised at a later stage as promising targets are translated into viable technologies.